UK National Ion Beam Centre Core Equipment 2024

The Ion Beam Facilities at the Universities of Surrey and Manchester are part of the UK National Ion Beam Centre (UKNIBC) which is an EPSRC sponsored National Research Facility. The main aim of the UKNIBC is to provide state of the art ion beam equipment for academic and industrial researchers in the UK to enable them to gain access easily and simply to this type of equipment. The UKNIBC has supported over £150M of EPSRC grants over the past 5 years and provides ion beam facilities to more than 50 companies and organisations in the UK. More than 70 EPSRC sponsored PhD students have gained access to these facilities in the past 5 years.
This proposal will upgrade several components within the Facility, helping to keep it at the forefront of Ion Beam capability and will increase the access to this key equipment and technology for UK academic and industrial users.